Governing the French provinces (1683-1715): a comparative study of Béarn and Basse Navarre, Flanders and Roussillon under Louis XIV

As an investigation of the integration processes of early modern states, my research will consider the place of French provincial governors during Louis XIV's 'Third Reign' (ca.1683-1715), and will challenge the traditional view of them as figures of diminishing relevance to centre-periphery relations in the age of royal 'absolutism'. It will focus on three governors whose provinces were adjacent to Spanish lands, and analyse their impact on local administration and governmental conduct, through eras of war and peace. The study will emphasise their relationships with the king, the court, the intendants, and the localities to serve personal and provincial interests.
Recent discourses on devolution in the United Kingdom and décentralisation in France, have brought back to the forefront the decisive dynamics between centre and periphery, and the actors involved, in our understanding of political regimes. Although France in the 'personal rule' of Louis XIV (1661-1715) is still seen as paradigmatic of early modern state 'centralisation', there has nevertheless been little study of provincial governors, drawn from leading French families, in the crucial two decades either side of 1700. This period saw the royal court settled in Versailles, and provinces administered from the centre to an unprecedented extent, while the Bourbon dynasty also inherited the Spanish empire. This neglect is due, in part, to the classic interpretation of 'absolutism' and Norbert Elias's sociological work which reduced provincial governors to a weakened group of court nobles detached from their provinces, whose influence had been diminished by the monarchy in favour of royal provincial intendants. Yet, it seems governors acted as figures facing upwards and downwards, relating to monarchs and ministers, as well as provincial elites and delegations, thus playing a crucial role, especially in peripheral provinces.
What was then the provincial governors' share in the stabilisation of the kingdom, in the penetration of royal authority in frontier and peripheral provinces, and in their subsequent integration? What were the similarities and specificities between governments in Béarn and Basse-Navarre, Roussillon and Flanders?
The governors under scrutiny will be the duc de Gramont in Béarn and Basse-Navarre - the vestiges of the Bourbon dynasty's Pyrenean kingdom of Navarre; the maréchal-duc d'Humières in Flanders, which was still in the process of being integrated into France; and two successive maréchaux-ducs de Noailles in Roussillon, a Pyrenean province recently acquired from Spain and by no means reconciled to its French ruler. All these men and their families were well integrated at court and distinguished for their military and diplomatic careers. The locations of their governorships imposed similar challenges, for these provinces bordered on Spanish territory and strains increased in the context of the Nine Years' War (1688-1697) and the War of the Spanish Succession (1701-1714). Yet, every governorship was impacted in a particular way, depending on the area's geography, royal strategic notions, the governor's actions, his local authority, his clientele, and his relationship with the king, the royal ministers and the intendants. By studying the governors either side of 1700, when Louis XIV's grandson succeeded to the Spanish throne, it will also be possible to explore how the French frontier provinces, while supporting the war efforts, adapted to the new dynasty in Madrid and how this transformed centre-periphery relations.